Gamma-ray bursts and multi-messenger astronomy- Galaxy formation with the next generation of telescopes- Tidal disruptions of stars by supermassive

Makenzie will be analysing X-ray and gamma-ray observations of gamma-ray burst prompt emission to try to understand the emission mechanisms and progenitors.